Multi System MicroTag

The multi-system MicroTag will be the smallest, most power efficient and multi-functional LBS system available anywhere in the world. Its primary objective will be the management and rehabilitation of offenders where the cost of the failure of existing systems and processes exceeds £10 billion per year.
This significant advance in wearable location technology, together with very significant power management improvements and innovative design will have applications in any market where location, proximity alert and movement detection are vital. Examples of this, in addition to EOM applications, could include personal anti-collision systems for cyclists or applications in the health and vulnerable persons market.